Mining new enzymes in the rumen for biomass processing and chiral synthesis

In this project Ingenza, a World-leading Synthetic Biology company, Ark Genomics, a World-leading laboratory focused on the genome sequencing and the Rowett Institute of Nutrition and Health will collaborate to identify new high-perfomance industrial biocatalysts from the rumen of livestock. Metagenomic data from diverse rumen derived microbes is an unprecedented source of enzymes for industrial biotechnology. The
consortium believes that the enzyme activities will be applied in novel bioprocess applications and to improve existing bioprocesses for the sustainable production of chemicals and biofuels. The project will also further the understanding of how the microbiology of the rumen contributes to overall animal health.